Sheffield Hallam University and White's Bakery Limited KTP 22-23 R3

To embed advanced recipe formulation expertise to establish new product development methodology, innovative recipe formulations and improve production efficiency of healthier baked goods for schools.